Bio-inspired antifouling strategies for metallic surfaces

Conventionally, the surfaces of the metals used in upstream and downstream processes in oil industry are finished using annealing and polishing methods. Such metallic surfaces are
susceptible to corrosion and particulate agglomeration during their interaction with liquids, which is a major problem that often limits their function and lifetime. While antifouling coatings used in rigs have successfully increased performance and durability of these systems, many of the compounds used in these coatings have been found to be detrimental to marine life [1]. Inspired by nature's super hydrophobic and slippery surfaces, this project will explore creating hierarchical patterns to manipulate fluid flow and particulate agglomeration on metallic surfaces. Our approach will address the issue of mechanical and thermal stability of such hierarchical structures by developing strategic patterns using transition metal and metal oxide particles in different shapes. These hierarchical structures will be deposited onto the metallic surfaces using inkjet printing and relying on the metal particle colloidal self-assembly on the surfaces. Alternatively, the project will explore use of colloidal lithography and back filling it with metallic particles to create ordered and disordered patterns to study the effect of disorder in antifouling behaviour.
Both the printing and colloidal lithography led production methods will be followed by a protective thin layer deposition using CVD or electrodeposition [2] to combine the antifouling
characteristics of the patterns created with anti-corrosive properties to increase the durability of the systems as well as creating a more mechanically stable system, mimicking the hierarchical organisation in nature.
This project will also address a fundamental issue in understanding the "wettability" of a surface and providing a quantitative measurement methodology that considers many different physical and chemical properties of the surface [3]. Therefore, accurate measurement of wetting properties against surface properties to compare how different surface patterns behave and affect the wettability i.e. hydrophobicity and fouling and ultimately corrosion properties. For this reason, we will devise a model for analysing the drop shape using this method with better understanding in surface tension and roughness. Such optimization of the characterization method will bring more impact into our project as there is a large error margin created by image analysis of the droplet; which is a subjective decision made on the image about where the droplet meets the surface.

Potential impact
The EPSRC Centre for Doctoral Training in Advanced Metallic Systems was established to address the metallurgical skills
gap, highlighted in several reports [1-3] as a threat to the competitiveness of UK industry, by training non-materials
graduates from chemistry, physics and engineering in a multidisciplinary environment. Although we will have supplied ~140
highly capable metallurgical scientists and engineers into industry and academia by the end of our existing programme,
there remains a demonstrable need for doctoral-level training to continue and evolve to meet future industry needs. We
therefore propose to train a further 14 UK based PhD and EngD students per cohort as well as 5 Irish students per
cohort through I-Form.

Manufacturing contributes over 10% of UK GVA with the metals sector contributing 12% of this (£10.7BN [4,5]) and
employing ~230,000 people directly and 750,000 indirectly. It is estimated that ~2300 graduates are required annually to
meet present and future growth [5]. A sizeable portion of these graduates will require metallurgical expertise and current
numbers fall far short. From UK-wide HESA data, we estimate there are ~330 home UG/PGT qualifiers in materials and
~35 home doctoral graduates in metallurgy annually, including existing AMSCDT graduates, so it is unsurprising that
industry continues to report difficulties in recruiting staff with the required specialist metallurgical knowledge and
professional competencies.

As well as addressing this shortfall, the CDT will also impact directly on the companies with which it collaborates, on the
wider high value manufacturing sector and on the UK economy as a whole, as follows:

1. Collaborating companies, across a wide range of businesses in the supply chain including SMEs and research
organisations will benefit directly from the CDT through:

- Targeted projects in direct support of their business and its future development and competitiveness.
- Access to the expertise and facilities of the host institutions.
- Involvement in the training of the next generation of potential employees with advanced technical and leadership skills
who can add value to their organisations.

2. The UK High-Value Manufacturing Community will benefit as the CDT will:

- Develop the underpinning science and advanced-level knowledge base required by future high technology areas, where
there is high expectation of gross added value.
- Provide an enhanced route to exploitation, by covering the full spectrum of technology readiness levels.
- Ensure dissemination of knowledge to the sector, through student-led SME consultancy projects, the National Student
Conference in Metallic Materials and industry events.

3. The wider UK economy will benefit as the CDT will:

- Promote materials science and engineering and encourage future generations to enter the field, through outreach
activities developed by the students that will increase public awareness of the discipline and its contribution to modern
life, and highlight its importance to future innovation and technologies.
- Develop and exploit new technologies and products which will help to maintain a competitive UK advanced
manufacturing sector, ensure an internationally competitive and balanced UK economy for future generations and
contribute to technical challenges in key societal issues such as energy and sustainability.

References:
1. Materials UK Structural Materials Report 2009
2. EPSRC Materials International Review 2008
3. EPSRC Materially Better Call 2013
4. The state of engineering, Engineering UK 2017
5. Vision 2030: The UK Metals Industry's New Strategic Approach, Metals Forum